Imaging the multi-scale topography of the Earth's core

Earth's core-mantle boundary (CMB) is the strongest physical and chemical discoutinuity within our planet. It separates the fluid outer core and solid mantle, with processes interacting at this interface that depend on the shape (topography) of the CMB. For example, the topography of the CMB influences the transfer of angular momentum between the core and mantle, which can lead to changes in the dynamic flow field in the outer core and consequently Earth's magnetic field (Tarduno et al., 2015). Reversely, the CMB topography is affected by the density and viscosity distribution in the lower mantle and outermost outer core through flow dynamics and isostasic compensation. These links can be utilised to constrain the structure of the highly heterogeneous lower mantle using constraints on the CMB topography (Deschamps, Rogister, and Tackley, 2018).